Non-linear photo-processes in quantum paraelectric materials

The project aims to investigate the non-linear photoelectric effects in materials with quantum paraelectric state, unravelling the role of symmetry-breaking at the material's surface and internal domain walls.